Changing school culture through an innovative communication and collaboration software platform

every1speaks enables schools to effectively support student voice by providing them with a
playful online space where intelligent and democratic discussions are fostered. At a time when
budgets and pupil engagement are low and performance reviews are high, every1speaks is
providing a solution that engages pupils long-term, saves money and becomes a permanent
engine of change for schools moving towards a culture of communication and collaboration.
every1speaks is a revolutionary cloud-based software platform designed specifically to
cultivate communication and collaboration between a school and its pupils, all with minimal
teacher effort. Developed based on the insights of digital media experts, teachers, pupils and
respected educationalists, every1speaks® mixes pedagogy, social media, data visualisation
and gaming to create a solution that instantly grabs attention, encourages participation and
helps improve literacy and critical thinking skills.